University College London and BP Exploration Operating Company Limited

To found a novel BP 'Digital Lab’ by transferring and embedding advanced chemistry simulation capabilities to enable new solutions to enduring oil and gas production operational challenges, and to enable access to additional resources for enhanced oil recovery and unconventional production methods.